Leeds Beckett University and D Benson Controls Limited

To facilitate and embedd structured and strategic change through the use of cultural change, design process improvement and strategic marketing capabilities enabling the business to leverage its core competencies to enter new markets/services and facilitate sustainable growth plans.